Cyclic deracemization: one enzyme, both enantiomers

In recent years, biocatalysis has emerged as a powerful tool in synthetic chemistry, providing excellent selectivity and efficiency in a plethora of complex reactions. However, one major limitation is the absence of enantiomeric enzymes; an effective biocatalyst in the stereoselective transformation of a single enantiomer provides no information on how to access the other. To identify a biocatalyst that provides the opposite enantiomer would require lengthy re-screening of a library of enzymes followed by rounds of optimization, or high throughput directed evolution.

We propose a solution to this problem by using a conceptually new strategy which allows either enantiomer of a chiral product to be made using the same biocatalyst. To achieve this, cyclic deracemization, a powerful yet underdeveloped method in asymmetric synthesis, will be utilized. This contrathermodynamic process transforms a racemic molecule into one which is prochiral, and back into the initial chiral molecule via non-microscopically reverse pathways which allows different stereoselectivities between the steps. Although there are examples where both steps are stereoselective, in many cases, one step is stereoselective, and the other step is non-stereoselective. The concurrent operation of these two formally reverse pathways generates a cyclic reaction network, and through switching which step is stereoselectively catalysed by a single biocatalyst, this project aims to provide a novel approach to access both enantiomers of the same chiral product.